Reader Analytics for Independent Authors and Publishers ("Project Honeyberry")

Reader Analytics for Independent Authors and Publishers (“Project Honeyberry” by Jellybooks) allows book creators to gain insights on their audiences and understand how books they publish are actually read. Data is collected in the form of virtual focus groups. Readers selected to participate in virtual focus group receive a free ebook prior to the publication date. They can read the test ebook on their smartphone, tablet, laptop or PC, be it in the comfort of their home or anywhere else they would normally read books. The reading data is recorded offline and stored within the ePub file itself. The data is only uploaded when the reader clicks a button placed at the end of each chapter. Readers may decline to share their reading data despite receiving the book for free. In this case they lose the privilege of participating in further focus groups. Under this project Jellybooks is adapting the system originally developed for large and sophisticated trade publishers for use by independent authors and publishers with a particular emphasis on providing easy-to-use visualisation and analytics tools over the web that can be used by authors and publishers with no data science experience.